Fretting Fatigue Performance of Laminated, Pin-loaded Carbon Fiber Reinforced Polymer Straps

Carbon Fibre-Reinforced Polymers (CFRPs) are composite materials and can be expensive to
produce. Nevertheless, they are commonly used wherever high strength-to-weight ratio and rigidity
are required like aerospace [1], automotive and civil engineering and a rising number of other
applications. The use and the first applicable FRPs date back in 1967, where they were used as
roler blade mountings in helicopters by Bölkow (Bo 209 Monsun) in Germany. Since then their use was
extended in the sailing industry (rigging system) as well as the structural engineering (tower
cranes, elevators, etc.). Laminated CFRP tensile straps undergo high tensile fatigue loads and what
is worth further explore is their behaviour under such loads. These kind of straps were used in the
study conducted at Empa, Switzerland in order to examine the fretting fatigue behaviour of
pin-loaded straps [2]. This kind of research will have tremendous impact for CFRP tensile members
used as suspenders for bridges [3].

This research is mostly focused on pin-loaded straps [4], [5] and the outcome of their
investigation is the better understanding and further improvement of their fatigue performance and
behaviour. What is also expected is to determine the residual properties and the components that
characterize the fretting fatigue behaviour, such as temperature progress, wear behaviour and
displacement/time. The study is a combination of experiments and numerical analyses, as experiments
will be carried out and numerical analyses will verify them and backwards.